Applications of highly squeezed optical pulses

Optical parametric oscillators (OPOs) comprise a versatile source of highly coherent light over a broad spectral range. The correlations existing between the twin fields generated in OPOs have been leveraged in optical field measurements that achieve less noise than is possible with comparable fields generated in a laser. Furthermore, OPOs based on optical pulses have a potential to operate with reduced input energy and to extend the noise properties to broadband fields. In this project, we develop a pulsed OPO that generated twin fields with correlation over a single pair of broadband field modes. Through experiments, we aim to investigate high-gain operation to study the trade-off between twin-field noise reduction and pump field correlation. Furthermore, we will study both type-II and type-I parametric processes, the latter of which can yield a degenerate OPO that directly achieves single-mode squeezing. In addition to hardware advances, we will endeavour to develop applications for this light source. Possible directions include frequency conversion through continuous-variable teleportation, optical state engineering, and low-noise interferometric sensing.